Derivatised Pantetheine Chemical Probes to Study Protein Structure and Function: Applications in Antibiotic Research

Polyketides are a class of bioactive natural products which are assembled by large, multi-modular polypeptides known as polyketide synthases (PKSs). In these systems, acyl carrier proteins (ACPs) are responsible for carriage of the starting building blocks of the polyketide (via a phosphopantetheine linker arm connected to a conserved serine residue common to all ACPs) as well as for transport of the growing polyketide chain and roles in molecular recognition, though the exact means have always remained elusive.
We propose to employ an underutilised strategy to gain further insights. The approach was first proposed by the Burkhart group - installing electrophilic moieties into pantetheine linker arms. Attaching these linkers to ACPs, so-called 'crypto-ACPs' are obtained - this will be achieved via biochemical reactions involving enzymes. The crypto-ACPs will then be assayed against target proteins which should enable covalent attachment between nucleophilic residues of the target with the electrophilic warhead of the crypto-ACP. The resulting complex can undergo more thorough structural studies (e.g. NMR, MS, X-ray crystallography and cryo-EM methods) in efforts to further probe the structure and function of the ACP. The ACPs and target proteins of interest to this work will be expressed and isolated in-house utilising genetic modification of E. coli followed by induction to yield titres of the required proteins.
It is thought that this strategy can be applied to the entire field of biosynthesis investigation, providing new means to elucidate the roles and functions of ACPs in these intricate and complex systems. This is novel that this methodology has never been applied to trans-acyl transferase polyketide synthase systems (trans-AT systems), offering significant potential in furthering how these intricate biological systems operate on a chemical level. This may well open the door to pathway engineering efforts to access new and improved bioactive products.